The University of Birmingham and Diageo Great Britian KTP 22_23 R3

To develop a new technology for cream liqueur to increase sustainability of formulation, process and distribution; by developing a semi-finished product, distributed and finished with local ingredients, to local needs, by local partners.